Quantum thermometry at ultracold temperatures

Quantum thermometry is primarily aimed at probing the ultimate limits on the achievable precision of temperature measurements at ultracold temperatures. Importantly, this emergent theoretical field also allows to model the key ingredients present in temperature-sensing experiments and inform the design optimisation of the protocols, so as to improve the accuracy and precision of the resulting estimates in real-life conditions. This is the primary aim of this project. We will blend the powerful microscopic modelling from the theory of open quantum systems with Bayesian estimation methods. We will use this framework to devise upgrades to experimental thermometric techniques and to boost their precision and time-efficiency. The outcomes of the project will thus be relevant for thermal control on cold-atom based technologies, but also trapped ions, superconducting qubits, or quantum optomechanics. The thermodynamic characterisation of open quantum systems will be the second major player in this project. The theory of open systems provides an effective and tractable approximation to the dynamics of systems in contact with their surroundings. While much effort has gone into studying the thermodynamics of open systems in weak thermal contact with linear baths, the regimes of non-linear and strong dissipation still remain virtually unexplored. These are likely to unveil rich new physics, as well as offering a plethora of opportunities for boosting the energetic performance of quantum-thermodynamic devices. Besides, accurate modelling of real-life devices certainly requires going beyond weak linear dissipation. However, this will require a whole set of new/repurposed open-system tools based on, e.g., Markovian embedding methods, perturbative expansions of global equilibrium states, or truncation of hierarchies of exact equations of motion.